UoB BIM Collaboration

To develop a series of simple building components using the parametric GDL objecting language in Graphisoft’s ArchiCAD BIM software, incorporating cost, LCA, transport dimensions and structural engineering design data.